Cloud-enabled Robust Intelligent Sensing Platform

The Cloud-enabled Robust Intelligent Sensing Platform (CRISP) will enable rapid development and deployment of condition monitoring and alerting systems using wireless sensors in harsh envionments. The new platform will make full use of the capabilities of cloud-computing for data management and statistical algorithm deployment, with system access via fully customisable web portals and mobile device applications. A pilot demonstrator will validate the use of the system for health and welfare monitoring with dairy cattle, creating alerts for farmers and their vets, for instance in relation to problems of fertility and lameness. A further pilot demonstrator will be implemented for horse breeders to prove transferability into additional applications.